Prior distributions fro stochastic matrices

The objectives of the research are to improve the predictions of land use from satellite imagery. In particular, in order to
estimate risks of plant disease spreading and risks to future food security, we would like to be able to estimate the amount and
location of crops and susceptible plant species based upon coarse satellite imagery.
For a methodological development point-of-view, we would like to build statistical models that link the satellite imagery with
known processes (e.g., disease spreading or crop rotation planning). To facilitate this, we will develop methods for handling
right-stochastic matrices within Bayesian analyses. Right-stochastic matrices are used in the modelling of Markov processes
(transition matrices) and of misclassification proportions (confusion matrices). We are researching methods for constructing
sensible probability distributions that can be used to encapsulate beliefs about such structured matrices and compare the
properties of the distributions and their effects when exposed to data.